Supporting Net-Zero Transition through Industrial-Academic Partnerships in the context of National and International Policy

The transition from fossil fuels to green energy is a great challenge and requires investment of private and public organisations . The International Energy Agency (IEA) estimated and additional $1.2trn annual investment in the power system alone